Language Development and Disorder in Children with Sensorineural Hearing Loss: A UK Cohort Study

Sensorineural hearing loss (SNHL) is a permanent hearing loss that can vary in severity from mild (20-40 dB loss) to profound (> 90 dB loss). Around 0.2% of children are born with SNHL, and 0.6% will have SNHL by the time they are in their teenage years. In the past, SNHL was often not detected until the preschool years or later. However, in recent years, medical and technological advances have revolutionised the identification, diagnosis, and treatment of children with SNHL. Since 2000, the majority of children born in the UK undergo a universal newborn hearing screen (UNHS) at or shortly after birth, which screens for SNHL of > 40 dB in both ears. This means that SNHL is typically identified much earlier than before (< 9 months). Consequently, children with bilateral, moderate or worse SNHL can receive the help they need to hear at a young age, whether that be through the fitting of hearing aids, cochlear implants, or access to intensive speech and language therapy.

These advances have led to significant improvements in outcomes for children with SNHL. Nowadays, many children with SNHL go on to develop speech and language skills that are commensurate with their normally hearing peers, and show good educational attainments. However, there are a number of outstanding issues. First, there has been no recent large-scale assessment of outcomes in children with SNHL in the UK. Therefore, we do not know what the likely outcomes are for children born with SNHL in the UK today. Second, while the UNHS detects bilateral, moderate or worse SNHL, it does not routinely detect milder losses, or losses affecting one ear only. Therefore, congenital mild or unilateral SNHL in children is often detected after a delay, and sometimes not at all. We do know the effects of this on outcomes. Finally, despite these advances, a significant proportion of children with SNHL still have difficulties in acquiring spoken language, and in learning to read. However, we do not know how many have difficulties, and precisely what difficulties they have. Moreover, at present, it is not possible to predict which children will go on to develop normal language, and which will not.

To address these issues we will carry out six studies. In the first study, we will test the communication, language, social, emotional and behavioural (SEB), and academic abilities of a large group of children with early-identified mild-to-profound bilateral SNHL. This will tell us how well these children are actually doing. We will then follow this group up over three years. This will help us to understand how the abilities of children with SNHL change over time, and identify what factors are important in causing these changes. In other studies we will measure the same outcomes in children with (i) mild SNHL, (ii) unilateral SNHL, and (iii) a rare form of SNHL known as auditory neuropathy spectrum disorder (ANSD). These studies will tell us what the likely outcomes for these groups are, and whether there is an advantage of early identification for outcomes in these groups. Finally, we will identify those children with SNHL who show particular difficulties in their oral language and/or reading abilities. We will determine how common these difficulties are, and how these difficulties compare to those of children with normal hearing who also have poor oral and/or written language.

The findings will tell us about the likely outcomes for primary-school aged children born with SNHL in the UK today, whether they have mild, moderate, severe or profound losses, bilateral or unilateral losses, or ANSD. They will also tell us whether children with mild or unilateral SNHL would benefit from being identified at the UNHS. Finally, the findings will provide greater insight into the difficulties experienced by some children with SNHL in acquiring spoken language and in learning to read. This information will pave the way for new interventions that could help such children in the future.

Technical abstract
Sensorineural hearing loss (SNHL) is a permanent hearing loss that is characterised by reduced sensitivity to quiet sounds and changes in the perception of sounds. Since the introduction of universal newborn hearing screening (UNHS), the majority of children born in the UK with a bilateral SNHL of >40 dB HL will be detected at or shortly after birth. This has led to significant improvements in the communication, language, social, emotional, and behavioural (SEB) and academic outcomes of these children. Nevertheless, there remain a number of outstanding issues. First, there has been no recent large-scale UK study assessing outcomes in young children with SNHL. Second, the UNHS does not routinely detect mild (20-40 dB) or unilateral losses. Finally, there is growing evidence that a significant proportion of children with SNHL continue to experience difficulties in acquiring spoken language and/or learning to read. The proposed research aims to address these issues, by assessing the communication, language, SEB, and academic abilities of a large cohort (n = 126) of primary-school aged children with early-identified, mild-to-profound SNHL who are spoken language users. Data will be collected at three, yearly intervals, using an accelerated longitudinal design. The results will show the likely outcomes for children with SNHL born in the UK today. Moreover, by following these children up longitudinally, we will be able to identify the predictors of change in this group. In parallel, we will also measure the same outcomes in children with mild SNHL, unilateral SNHL, and auditory neuropathy spectrum disorder. Finally, we will identify those children with SNHL who show poor spoken and written language abilities, and compare them to normally hearing children who also have poor oral and/or written language. Our findings could be used to inform changes in the UNHS and/or lead to the earlier identification of children with SNHL who are most at risk of future difficulties.

Potential impact
Who will benefit?
The proposed research has direct and indirect benefits for a number of groups in society. In the immediate term, it will benefit children with mild-to-profound SNHL, their families, and clinicians (e.g. audiologists, paediatric ENT surgeons), teachers, and education practitioners (e.g. SLT, ToD) working with them. In the medium term, the research may offer indirect benefits to children with spoken language and reading disorders, their families, and practitioners, through advancing our understanding of these disorders and their underlying causes. Finally, in the longer-term our findings are likely to be of benefit to policy-makers involved in decisions regarding the UNHS, the SES, and the audiometric criteria for cochlear implants (CI) in the UK.
How will they benefit?
1. Demographic data on current outcomes for children with SNHL in the UK
Presently, there are no data regarding the current communication, language, SEB, or academic outcomes for young children with mild-to-profound SNHL in the UK. Rather, information regarding the likely outcomes for this group is based on historical data (i.e. from a cohort born between 1992-1997; e.g. Pimperton et al., 2014), or on data from other countries. This is inadequate, as the introduction of UNHS in 2000 is likely to have led to significant improvements in the outcomes of this group. In order to be able to reassure parents, and inform clinicians, teachers, and practitioners working with these groups, we need to know what the typical abilities of these children are. This information will also help to identify those children who are experiencing difficulties that are disproportionate to their SNHL.
2. Identification of children with poor spoken language and/or reading
At present, diagnostic criteria exclude a diagnosis of DRD in children with SNHL. A diagnosis of DLD is only possible either as secondary to the SNHL, or in those children whose language difficulties exceed what would be expected for their SNHL. Without knowing what the typical language abilities of these children are, the latter is very difficult in practice. The proposed research will assist with this, both by providing normative data for the likely outcomes of children with SNHL, and through identifying risk factors for DRD and DLD in these children. This research should pave the way towards changes in the exclusionary criteria for DRD and DLD such that it will be possible in future to diagnoses these disorders in children with SNHL. Ultimately, we hope that our research will provide a direct means of identifying those children who are likely to be at risk of experiencing future difficulties.
3. Intervention
Our research will identify first, the predictors of outcomes in children with SNHL, and second, the risk factors for poor outcomes in this group. As such, the research will provide clear pathways to interventions, whether these are behavioural (e.g. early language intervention programmes), audiological (e.g. FM systems, hearing aids and/or CI) or pedagogical (e.g. changes to schooling). The identification of children at risk of future difficulties is key, so that these interventions can target children before these difficulties arise.
4. Policy change
Finally, the proposed research has potential implications for practice. For example, if we find that early detection is associated with significant improvements in outcomes for children with mild or unilateral SNHL, this may make a case for including these groups in the UNHS. If children with severe SNHL who wear hearing aids have poorer outcomes than those with profound SNHL who wear CI, this could make the case for lowering the audiometric criteria for CI in the UK. Ultimately, such changes could lead to improvements in quality of life for children with SNHL. These improvements could also have significant economic benefits, through improving the economic contribution of this group.